Advanced Methods in Science and Technology Studies

The course will provide 3 separate 2 & 1/2 day modules, each one addressing a different method. The course will cover both theoretical debates around the use of different methods as well as practical experience and advice based on extensive STS research at Cardiff University.